Sensitive POC diagnostics for the rapid detection of COVID-19 virus

Public description

The project will use Intelligent Fingerprinting's existing technology -- which features highly sensitive lateral flow technology and fluorescence measurement techniques within a portable test reader -- and be developed to create a 'point-of-care' test that allows COVID-19 testing to be carried out quickly and safely by non-medical professionals. Intelligent Fingerprinting will work with researchers at the Institute of Global Health Innovation at Imperial College London to validate its testing approach and accelerate development.

A fingerprint-based system could play a significant role in enabling rapid coronavirus testing at the point of care. Current diagnostic tests for coronavirus -- which tell whether people have the COVID-19 virus -- can take hours or even days if the test sample needs to be sent off to a laboratory for analysis. In contrast, the Intelligent Fingerprinting approach, which works by collecting fingerprint sweat onto a small test cartridge for analysis using a portable reader, has potential to deliver a positive or negative COVID-19 result on-site within just ten minutes. The system is hygienic and non-invasive and by using the sweat from fingerprints rather than nasal or oral fluid samples, there is no hazardous biological waste associated with each test.

Intelligent Fingerprinting's testing solution features a small, tamper-evident screening cartridge onto which ten fingerprint sweat samples are collected, in a process which takes less than a minute. The Intelligent Fingerprinting portable DSR-Plus analysis unit then reads the cartridge and provides a positive or negative result on-screen in ten minutes. Combining the DSR-Plus reader with a dedicated coronavirus testing cartridge would provide the basis for a robust, extremely sensitive and rapid COVID-19 test that is suitable for deployment at a range of locations.

Fingerprint testing using a portable system would also be particularly valuable in supporting simple and easy testing by non-medically trained staff at multiple sites across the UK, such as care homes and workplaces.